AI Powered Telematics Optimisation (AIPTO)

The "AI Powered Telematics Optimisation Study" (AIPTO) is a pioneering project aimed at transforming the fleet management industry through the integration of artificial intelligence (AI) and machine learning (ML) technologies. This project will significantly enhance the capabilities of Fleetfoot, an innovative fleet management system developed by Hodos Media. Fleetfoot utilises gamification to drive positive changes in driving behaviours, leading to safer practices, improved fuel efficiency, reduced emissions, and lower maintenance costs.

The key innovation in AIPTO is the introduction of a unique software module, designed to process and analyse real-time telematics data from fleet vehicles. Using ML algorithms, this system can discern patterns in driver behaviours, fuel usage, and other essential parameters. With these insights, the module will be able to issue bespoke missions and challenges tailored to each driver's specific needs, ensuring a personalised approach that targets the most critical aspects of their performance. This level of personalisation is expected to lead to more effective skills enhancement, improved fuel efficiency, and safer driving practices.

AIPTO will also investigate the feasibility of integrating real-time traffic and weather data into its mission and challenge generation process. By doing so, the project aims to provide even more refined, context-aware recommendations that could optimise routes, mitigate delays, and minimise the impact of adverse weather conditions on fleet operations.

In this collaborative endeavour, Hodos Media partners with JM Clark, an operator of a nationwide commercial fleet. Utilising telematics hardware supplied by Omnia Smart Technologies, we will combine our collective expertise in software development, AI, ML, transportation research, and fleet management. With this diverse knowledge base, we aim to deliver an AI-driven solution that will benefit not only drivers and fleet operators, but also significantly contribute to the UK's broader environmental and road safety goals. The presence of real-world commercial fleet operations provided by JM Clark further strengthens the practical applicability and efficacy of the AIPTO project.

Upon successful completion, AIPTO will support the UK's National AI Strategy by advancing AI capabilities within the nation and promoting a shift towards more sustainable and efficient transportation systems. The project will aid in reducing greenhouse gas emissions, enhancing road safety, and driving technological innovation in the fleet management industry. Furthermore, the widespread availability of this advanced, AI-driven solution has the potential to stimulate further advancements in related fields, generating a positive and lasting impact on the environment, economy, and society.